LSST:UK hardware grant for FY23 for University of Edinburgh

This grant has been awarded to allow LSST:UK to purchase the eInfrastructure required to fulfil the LSST:UK in-kind contribution to the Vera C. Rubin Observatory during October 2023--September 2024.